Visual representations of minority groups, activism and the everyday

Specific research questions:
What is the best way to document the misrepresentation of minority groups in visual data?
How can we progress our knowledge of how to produce theoretically informed visual data with/about minority groups?
To what extent can we create and utilise visual data from qualitative fieldwork in order to challenge misrepresentations of minority groups in the public sphere?
How best can we draw from a range of academic disciplines to help understand image-use both on social media and images drawn from research?

Background and rationale: There have been profound changes in the opportunities people have to take part in political expression and participation that are most obvious on social media, but have also become a part of our everyday lives. Thanks to digital mediums and media, such participation in the public sphere utilises images to an extent and degree that has not been seen before. The over-arching aim of this project is to advance academic knowledge on communities considered outside of mainstream society (for examples Roma minorities, political activists, LGBT communities) in order to challenge and change practices that keep certain (often problematic or misrepresentative) visual representations in circulation.